Identity and Difference in 20th Century Christian Ontology

This project will investigate how a fundamental problematic of ontology, namely the interdependence of identity and difference, was reconfigured by Christian philosophers of the 20th century. We will proceed from the most systematic expression of this interdependence in Schellingian and Hegelian Idealism, before exploring the reception of this problematic in both Thomist and Russian religious philosophies of the 20thcentury. It will be concluded that the structuring of an 'identical-difference' provides the key point of dialogue between Western and Eastern Christian philosophies of the 20th century.

Initially, the problem of identity and difference in German Idealism will be explored according to Hegel's Logic, and Schelling's System of Philosophy in General and of the Philosophy of Nature in Particular. Both Hegel and Schelling rely on a certain 'identity of identity and difference'. According to Hegel's metaphysics of Being (the initiation of the Logic) pure undetermined being is convertible with nothing. Here both identity and difference are thus equally originary. For Schelling, identity means primarily the identity of subject and object, of thinking and what is thought. Importantly, this identity is not restricted to the consciousness of myself but is universally applicable. This means that any change in general can only develop within the thought of the unity of something that is the same. After a clear account of the above theories of identical-difference we will proceed to the reception of the latter in 20th century Christian thought.

We will first assess the contributions of the Thomist philosophers Erich Przywara (1889-1972) and Ferdinand Ulrich (b. 1931). Przywara's monumental Analogia Entiswill be examined here in detail. This will reveal how analogy is used to mediate between the identity of being and essence in God and their difference in finitude. This difference is not an exclusion or opposition since the creature both is and is not his own essence, as his true essence is found only in God. The argument then turns to more speculative and later 20thcentury Thomism, namely Ferdinand Ulrich's magnum opus, Homo Abyssus. Here we find a development of Hegelian 'sublation' (Aufhebung), as Ulrich originally claims that the ontological difference between esseand essentiais not wholly absent in God but is rather preserved whilst being elevated (aufgehoben) to a new level of identical-difference.

Finally, the hitherto unaddressed contribution of Russian religious philosophy will be brought into dialogue with the preceding thinkers. We will analyse first Semen Frank's (1877-1950)The Unknowable. As Frank observes, 'every particular segment of reality already stands in a multiplicity of relations of resemblance or non-resemblance to other realities' (21). Frank here is hinting towards the revelation that all being, through the resemblance of relations, is already analogical. Aleksei Losev's (1893-1988) ontology, found in The Very Thingwhereby the self-identity of things is paradoxically constituted by their self-differentiation from what they hide (essence and unforeseen aspects).

This project operates on a primarily historical methodology, documenting the reception of a particular problem of ontology within certain religious-philosophical texts. However, some assessment will be made on the successes and failures of the relative thinkers in dealing with the problematic whilst remaining faithful to orthodox Christian convictions. The contribution of Russian philosophy is a vital a missing link within debates on identity and difference. This project is therefore uniquely positioned to draw on the speculative richness of neglected thinkers whilst pioneering a dialogue between Christian philosophers of Thomist and Orthodox background.